Surface Engineering and Pigment Tailoring for Sustainable Dyeing of Cellulosic Materials

Despite efforts to improve the existing processes, textile industry is still considered a major pollutant due to the origin of dyes uses, number of polluting chemicals employed in textile dyeing and use of energy and water. Proposed project tackles challenges cellulose textile dyeing by exploiting the power of enzymes to design sustainable pre-treatment of cellulose fabrics, and by using plant-based flavonoid pigments as a new generation of purely nature-inspired dyes.
Cellulose fibres are not only of huge importance for textile industry, but also in biohacking and bioplastic industry, although their processing still involves extensive chemical treatment which often leads to decreased quality and shorter shelf life.We propose use of enzymes to afford purely biological pre-treatment of fibres, which will improve dyeing and longevity of not only virgin but also recycled cellulose materials.
Such enzymes together with gycosylated flavonoid (containing sugar within their structure) will be delivered within all-in-one bioengineered systems developed in Colorifx for industrial dyeing. To monitor pigment binding and the quality of industrial process, we will develop optical fibre based spectroscopic system of advanced analysis, which is adaptable to industrial scale.
Use of engineered biology tools significantly decreases the usage of water, while use of flavonoids removes the need for synthetic dyes, which pose a significant burden in terms of resource and energy usage, and water and soil pollution.
Proposed project aims not only to change the way cellulosic materials are treated and dyed, but will also provide a training platform for researchers to prepare them to take on the leadership roles in R&D and industry, that will result in faster and more efficient transition of global textile manufacturing towards more sustainable, greener processes.

Technical abstract
Proposed research addresses the challenge of polluting textile industry, in particular use of chemicals and dyes for dying of cellulose based textiles. Namely, textile dyeing sector is considered one of the most significant global poluters with 20% of all water pollution being attributed to this industry alone. In addition, more than 1.3 million tons of dyes and pigments are consumed per year, mostly azodyes derived from petrochemicals, any of which are highly toxic. Furthermore, even before the dyeing process begins, signficant amount of chemicals are used to pre-treat cellulose fabrics and ensure colour fastness and fibre longevity. Our project aims to develop more sustainable processes for production of dyed cellulosic materials and to gain fundamental understanding of underlying chemistry. To achieve these aims, we want to use engineered biology to program harmless bacterial to act as all-in-one factories for production of useful plant pigments and enzymes that not only enable better attachment to the cellulose fibres, but also provide routes for pre-treatment of fibres. We are particularly interested in exploiting glycosylated flavonoids ( orange, red, blue) for dyeing and use enzymes and sustainable chemicals for cross linking of pigments to the fibre.
To guide and underpin this reserach, we will use advanced spectroscopic and imaging techniques to understand the interaction fabric-pigment interaction. These advanced techniques such as novel hollow core optical fibre technology are not only applicable for laboratory setting, but will be, within the duration of the project, adapted to industrial jet and pad dyers used in scale up of Colorifix technology.